Lisnahull Passivhaus

This scheme has already been successful in achieving funding under phase 1 (post completion and early occupancy) and so this application will hopefully continue on from this to allow information to be gained over a longer period of time. The scheme itself is a small development on the Western outskirts of Dungannon, and is designed to meet Passivhaus Standard and receive full Passivhaus certification. It also will achieve Level 4 of The Code for Sustainable Homes (CSH), which is higher than the required Code Level 3 in Northern Ireland.